A Programme of Astronomical Instrumentation and High-Energy Astrophysics at Durham 2013-2015

We propose to consolidate our successful rolling programme of research and development in astronomical instrumentation for ground- and space-based telescopes with observational and theoretical work in high-energy astrophysics. Over the period 2013-2015 we will make high-fidelity laboratory experiments to assess the applicability of adaptive optics correction down to visible wavelengths, and exploit data from vertical turbulence profiling equipment to study the effects of low-altitude turbulence on telescope performance. We will also continue our joint programme with ESO to develop the next generation of real-time control systems for future adaptive optics systems, and undertake a development programme using our in-house manufacturing capability to deliver high-precision large-diameter diamond-machined optics for next-generation instruments. We will explore the application of photonics technologies to improving the versatility and efficiency of future astronomical spectrographs using fibre switches and image-stabilising optics. Our rolled up high energy astrophysics programme will use data from new hard X-ray satellites to study extreme accretion flows around compact objects, and will develop an outreach programme for the next-generation high energy gamma ray facility, the Cherenkov Telescope Array.

Potential impact
The research will benefit UK astronomers by providing them with new technologies for implementing advanced modes of astronomical adaptive optics and improving the efficiency of optical/infrared spectroscopy. Astronomers worldwide will benefit from the synergy with technology developments at other observatories. Industry will benefit from cutting-edge developments of their systems (particularly real-time computing) and in supplying COTS items to the programme. The field of high-energy astrophysics will be moved forward by access to new data from hard X-ray telescopes, and by an effective outreach programme for CTA which helps secure future UK involvement.